Fluid Flow through porous Media: Applications in nuclear Waste Management

Bentonite clays are a fundamental material in radioactive waste storage, as they can provide an effective seal against leakages. Their characteristics make them ideal for use in nuclear waste repositories as a buffer between radioactive materials and surrounding formations. Nevertheless, their behaviour when hydrated, as well as their nanoscale pore structure, is still poorly understood. Through the use of advanced magnetic resonance imaging techniques, combined with other technologies such as differential scanning calorimetry, and mercury porosimetry, it is possible to further investigate the matter. Preliminary results suggest fluid flow in compacted bentonites might not be homogeneous but rather tend to follow specific flow patterns, which in turn can be caused by pore size distributions and pore-pore interactions, as well as small scale heterogeneities or formation processes. This work will thus aim to explore all these possibilities.